Graft computational modelling

Oxford Biomaterials is a company developing novel medical implants made from silk protein materials. The company is seeking external expertise in computational modelling to reduce the need for iterative prototyping of its novel silk-based hemodialysis graft.